Exmore - immersive virtual exploration of of real environments

**Public description**

The Exmore platform aims to create a mechanism for capture, management and delivery of an interactive immersive experience based on real world content.

The focus is on giving users freedom to explore real world environments in an unstructured and unguided way.

This differs substantially from existing game and XR technology where computer models and simulations are used.

An example is a virtual visit to an ornamental parks and gardens. Exmore will give the user complete freedom to explore the physical setting, without need to follow any particular route through, or serial presentation, of the venue. High quality audio presentation and hyperfine geolocated audio mark up together with 360 views will enhance the experience.

Real time interactivity with high quality visual environments imposes severe constraints on the use of buffered software technologies for media delivery over data networks. This in turn stretches the quality of service of the networks via increased demand for bandwidth and low latency.

These changes represent a next generation delivery platform handling data that is an order of magnitude greater than existing media delivery approaches. This aligns with future wider deployment of 5G ad Wifi6 over the next few years, but this will only represent a partial solution to increased demand for bandwidth. Exmore will be testing approaches to resolving these conflicting demand using a pretotyping\* approach made possible by an advanced network simulation platform.

Exmore aims to focus delivery on smartphones, tablets and TVs, though VR headsets will be an option. This aligns with the available device base within the wider UK consumer market. Smartphones and tablets will facilitate convergence of media delivery with actual real world locations when users visit them. TVs will deliver an interactive experience representing an extension of the 'slow TV' concept. Users will be able to make extended, relaxing, visits to remote locations with flexible interactive engagement with the immersive presentation.

The study will use human centered design practices to ensure user engagement and satisfaction with the delivered immersive environments and the opportunities interaction offers. A study with a focus on user quality of experience rather than a technical solution looking for an application.

\* pretotyping -- not a spelling mistake. See [https://www.pretotyping.org/][0]

[0]: https://www.pretotyping.org/